Staffordshire University and Options Management Limited

To develop an advanced data analytics platform for predictive analysis of data generated from customer transactions within 'Micro Markets'; improving data capture and business insight to increase sales and profitability.